Synthesis and application of MOFs

The project is to develop the synthesis and formulation of metal-organic frameworks (MOFs), and to fully characterise any material that are prepared using TEM, XRD and other important techniques. The overall goal of the project is to understand how MOFs can be prepared so that they can be formulated as articles that can be further used in commercial applications. In particular the student will look at preparing polymer/MOF composites which are specifically designed for use in medical applications.

Training The student will be trained in the synthesis and manufacture of MOFs, their formulations as coatings and will be trained in several different characterisation techniques: X-ray diffraction and electron microscopy being the two most important.